The University of Reading and Armajaro Research Ltd

To develop and embed a robust supply and demand modelling capability to transform our reputation as a trader of different types of agricultural commodities; expand a our network of investors; and improve the size and performance of our funds.